Institute Academy, helping creatives develop the skills required to become the next generation of industry innovators

Industry is telling us that it is missing skills and it's effecting our economy.

Academia is finding it challenging to equip students with Industry relevant skills.

Institute academy seeks to bridge this gap by empowering creatives with the skills required to become the next generation of industry innovators regardless of age, stage, discipline or background.

Young people will build the future but are lacking the core skills required to compete and perform in dynamic business environments. We need to bring back the belief that you can change the world, one piece at a time if you have the ambition, knowledge _and_ skills.

Businesses and the wider creative industries needs skilled creative people and it needs them at their best - productive, informed and pursuing happiness through their work-life.

The ability to collaborate across disciplines is increasingly important. The nature of this and the skills to do it effectively are often overlooked. Institute Academy will provide training with a focus on real-world problem solving. Learning in person and online, training is delivered by Industry experts that understand the limitations of the education system and the needs of business.